Advanced tuneable hollow-core fiber optical parametric light sources for sensing

"Modern microchips require best-in-class and fast sensors to control the fabrication process. Such sensors are currently based on supercontinuum light sources. This PhD project will advance further a new generation of light sources that are instead inherently tuneable in colour, can operate in the deep and vacuum ultraviolet and make it possible to use a new generation of raw materials, such as silicon nitride or fused silica for the fabrication of the microchip with nm resolution.
Although this novel light source will be focused and developed for sensing with nm precision different materials utilized for microchip manufacturing, their potential impact goes well beyond and it will be explored in collaboration with Health and Care GRI for manufacturing medical devices and to sense different biological specimens and characterize drugs."